Ultra Light Rail Smart Transport Innovations – Project STEAM Ultra

Ultra Light Rail Smart Transport Innovations The aim of this project is to redesign the existing driveline and powertrain within an operational low carbon /zero particulate emissions Parry People Mover Class 139 Light Railcar to become powered through a zero carbon, ultra low noise emission, zero particulate material emissions hybrid powertrain combining methane engine with a flywheel within a conventionally laid out bogie frame. This smart transport, next generation driveline and powertrain will build on the current hybrid technology which draws on a propane engine and flywheel as described below. The project will look to transfer existing methane engine developments within bus transport into a smart transport, light railcar to produce a 'first of a kind' zero carbon, ultra low noise emissions powertrain for the rail industry by measuring safety, efficiency, noise and carbon / particulate emissions and power capacity of this hybrid powertrain within a live environment on track at Severn Valley Railway. The project will aim to demonstrate through live on track testing the benefits to rail crew, track and station-side residents and railcar users from the option of smart transport ultra low noise, zero emission railcars. The project will be managed and overseen by Ultra Light Rail Partners Ltd (ULRPartners), the funding applicants, with Parry People Movers Ltd, designers and manufacturers of the existing light railcars operating at Stourbridge, Black Country, West Midlands, and drawing on the expertise of research engineering expertise working to manage and oversee the testing phases and work packages described in this bid.